CryoCMOS

QDevil and Quantum Motion aim to assist Quantum Computing researchers to improve the outcome of their work by providing them a complete solution that will help them to run their experiments at cryogenic temperatures faster and more accuratelly. We have designed a unique and ground-breaking solution that will save them up to 84% of the time expent experimenting and save them thousands of pounds a year in non-reusable equipment. We will provide them a set of components that do not need custom made elements and can test up to 5 different experiments at the same time. This features are not being offered by no other company, as most Quantum Computing research teams still have staff working on the preparation of the auxiliary equipment for the experiments, which are tested one at a time. By combining the know-how of both companies, we will deliver a unique solution that will revolutionize the development of QC researchers, closing the gap between current experiments and commercial quantum computers. We will empower QC researchers to make commercial quantum processors a reality, unleashing its full power for the benefit of the society, such as the discovery of new chemicals, materials and drugs.